Digital publishing technologies and the reader

Carol's focus is to investigate how technology is used currently, and may be used in the future, to support the co-construction of understanding of text through interaction between readers, and between reader and author.